Accessible Pasts, Equitable Futures

This project, 'Accessible Pasts, Equitable Futures', tackles a crucial question that is key to the future of digital heritage - how can we make digitised museum collections accessible? At present, the Web Content Accessibility Guidelines (WCAG 2.1) dictate how accessible a publicly funded heritage website has to be, but this is limited to the website itself, not the digitised historical content. For example, a photograph of a letter from a First World War soldier can be put on a website, without any alt-text, transcription, or any other extra information which would make this accessible to someone who uses a screen reader. This is compounded by access issues within Reading Rooms, where researchers often have to go in-person to access digitised content, such as oral history collections. This project partners with Imperial War Museums to tackle these issues with digital heritage access, and try and find solutions to this through working with disabled, chronically ill, and neurodiverse users. We will investigate barriers to access, propose solutions, and trial additional access features with digitised museum items which will, we hope, lead towards increased access to digitised heritage collections across the UK museums sector.